BriCS and GENCI Collaboration (Concord-AI)

This proposal outlines plans for activating the collaboration topics that were announced in the Letter of Intention (LoI) between Bristol Centre for Supercomputing (BriCS) and GENCI on July 9, 2025. Through the LoI both parties aimed at building and establishing collaboration supercomputing platforms titled CONCORD-AI for the benefit of their respective communities and the broader European research ecosystem. For each collaboration topic, details are included covering the objectives and key results, project plans, procurement approach and reporting. It is anticipated that this proposal sets a framework for a multi-year collaborative effort that will be reviewed periodically.